Increase construction productivity using 3D computer vision & BIM to automate project progress and quality reporting.

"The $12Tn construction industry contributes to 15% global GDP, but is one of the least productive and digitized sectors. This makes billion-dollar cost overruns and delays the industry norm and results in trillions getting wasted every year. One of the key drivers is the broken progress and quality reporting process. Currently, it takes 4 to 8 weeks for critical information to reach key stakeholders. This results in major rework and low productivity, adding significantly to project schedule, cost and scope risks.

This project aims to develop an AI-enabled solution to measure construction progress for large property and infrastructure projects. Based on high-quality 3D Reality Capture data and using advanced machine learning techniques, the prototype will give real-time insights on project performance as well on productivity and risks. This will enable project owners, contractors and investors to improve short term planning and make timely and accurate decisions, transforming productivity, schedule and cost performance. Automated & reliable reporting will also establish ""one source of truth"" for all project stakeholders, enabling a range of other applications.

This project is conducted by Contilio, a London-based deeptech startup, the Department of Civil, Environmental and Geomatic Engineering, University College London together with industry partners. It is aligned with the objectives of the UK Government Construction Strategy and ties into the overall BIM process."